Globalising Gender Studies after the Cold War: Histories and Movements, 1985-2025

Globalising Gender Studies explores the gendered effects of transitions to liberal democracy and neoliberal market economies after the Cold War through a global history of Women’s & Gender Studies carried out in partnership with women’s studies centres and non-profit organisations in Eastern Europe, Latin America and South Asia. Through multi-country archival research, semi-structured interviews and analysis of the research, advocacy and outreach materials produced by women’s and gender studies scholars since the 1990s, we provide a unique comparative analysis of how this new interdisciplinary research field emerged in the context of interactions between international donors in the global North, including financial institutions and philanthropic foundations, national governments, and local social movements in the global South and post-socialist East. Understanding Gender Studies as a site of contestation between historical actors, as well as a source of social scientific and policy research, we contribute to an emerging debate among historians about writing the history of the post-Cold War era, a period that until recently was the preserve of social and political scientists.
Addressing AHRC theme ‘Contemporary Challenges’, Globalising Gender Studies departs from existing academic scholarship by i) analysing Gender Studies in the context of global ‘transitions’ after the Cold War, ii) examining the role of international, national and local state and non-state actors as historical agents in this process, iii) generating, preserving and disseminating oral histories and archival research in disparate local contexts from around the world, iv) collaborating with non-profit organisations to translate our research into accessible formats for wider audiences in Chile, Czechia and India.
Through a comparative analysis of the global history of Women’s & Gender Studies since the 1990s, we aim to:

identify how international organisations and donor agencies, national governments, social movements and scholars used ‘women’ and ‘gender’ as categories of analysis in research, advocacy and outreach in the context of global transformation before and after 1989
map, collate and conserve organisational records, oral history, published texts and ephemera in disparate archives for the benefit of future researchers
work collaboratively with feminist non-profit organisations to support gender sensitisation training

To achieve these aims, we will:
1) Write a new global history of Women’s and Gender Studies from the 1990s to the present, published as a monograph
2) Create a research team with expertise in Eastern Europe, Latin America and South Asia to guide the project, as well as a wider international network of scholars with expertise in other geographical contexts, especially South Africa, West Asia, the United States, and China;
3) Establish a sustainable research agenda for historically-informed scholarship on gender and post-Cold War transformation, outlined in a special journal issue and academic articles;
4) Create a database on our project website of primary sources and oral histories with scholars and activists who founded or engaged with gender studies in these regions, as a resource for researchers
5) Produce a video documentary, podcasts and educational materials with our project partners (nonprofit organisations in Chile, Czech Republic, and India) for use in gender sensitisation training in those countries.